IRIS - Digital Sky Surveys at CASU

To provide database, computational and storage infrastrurcture for digital sky surveys (e.g. VISTA, VST, WEAVE, DES) hosted by CASU for exploitation by the astronomy scientific community.

Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme

Potential impact
The impact is fully described in the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme.

In summary the e-Infrastructure, including software infrastructure, will

- Provide badly needed additional resources for all STFC data intensive science communities undertaking science supported by PPAN and the National Facilities, thus enabling more science output.

- Address the STFC need to harmonise computing across STFC as called for by its Computing Strategy.

- Pilot engagement with UK industry in the provision of cloud based resources.

- Aid STFC in its need to move towards a National e-Infrastructure for research across Research Councils.